Intelligent energy storage feasibility study

This project will make a critical step towards a clean energy future by improving battery intelligence. Brill Power's innovative technology will not only mean that battery packs will last 60% longer, they will perform better over their lifetime, and reduce the cost to make batteries since fewer cells are required for a given battery performance. The application of this technology is quite broad. Brill Power aims to have their technology built into grid-scale storage systems in order to unlock the potential of renewable power sources. Furthermore, Brill Power expects this to make a significant difference in Electric Vehicle performance and lifetime. The technology will keep the driving range higher for a longer period of time. This project will test the boundaries of this new technology. It will allow Brill Power to engage with their potential customers and ensure the best product design for their system. It will pave the way to the UK remaining a leader in energy storage technology.